Chemically sensitive wearables

The next phase of modern (and precision) medicine is anticipated to involve much more about an individual's lifestyle, especially with regard to food intake, exercise and sleep patterns, each of which can be recorded online, the latter two by devices such as the Fitbit and the Apple iWatch. What are not routinely available YET, HOWEVER, are chemically sensitive sensors, typically responding to changes in sweat (that mirror surprisingly accurately those in blood). These can be for drugs of abuse (including
alcohol), and for medicines for compliance monitoring. The same kinds of technologies can be used for chosen subsets of metabolites (e.g. glucose, free fatty acids). The project will use our SpeedyGenes and GeneGenie technologies, together with modern methods of machine learning, to create novel enzymes that can detect these substances and provide a suitable signal to devices that will be provided by the industrial partner.